Managing Job quality and labour shortages with AI/AM in long-term care (MAIJobCare)

Labour shortages in long-term care are widely attributed to low pay, precarious working conditions, limited career opportunities. Ethical international recruitment is often part of solutions, but a stronger focus is needed on creating good work to ensure high care quality in the sector. The study focuses on the effects of Algorithmic Management (AM) on job & care quality due to its expected increasing pervasiveness following digitalisation of care services and new AI developments. The research will i) develop a framework to measure job quality in the context of AM, ii) explore its deployment and effects on retention, job & care quality through 15 company case studies and iii) highlight good practice through stakeholder engagement. Key to the study is the analysis of care models and the understanding of the context and challenges for successful implementation in distinct welfare states (UK, SE, AT, BE, ES). National findings are compared to support knowledge exchange and transfer.